Introducing an Ecosystem Services Approach to Quarry Restoration

The four objectives will be addressed during the internship by a review of ecosystem services literature and valuation studies, and by collection of data through a case-study approach (see outline of work plan below).

The applicant's expertise is in the identification and characterisation of ecosystem cultural services, and understanding the conceptual bases of the ecosystem services approach. She has a first class honours degree in business organisation, and knowledge of rural land use from her PhD case-study (submitted May 2012) which focused on a restored (multi-habitat) quarry. This experience, in combination with the input of the MPA and RSPB,will enable a full exploration of the potential regulating, supporting, provisioning and cultural services of restored quarries. The applicant is experienced in qualitative research, and will be able to apply her experience of interviewing, and the analysis of policy,ecological and planning documents to fulfil the study objectives.
This collaboration will add value to the partners by meeting needs expressed in key organisational documents, and by allowing them to adapt to new social,economic and regulatory environments. It will highlight areas where more information is needed to successfully adopt an ecosystem services approach for quarry restoration. It will provide evidence to allow the MPA to make an informed decision on whether to invest further in research to promote an ecosystem services approach to quarry restoration. The MPA will also be provided with material to disseminate and promote the appropriate implementation of an ecosystem service approach to member firms. The project will provide the RSPB with evidence on which to base future funding applications, to enable them to expand their provision of restoration expertise to minerals industry businesses. The collaboration will also help develop the applicant as an independent researcher, who can apply her theoretical knowledge of ecosystem services to an industry specific situation. It will improve the applicant's knowledge of new markets for ecosystem services. The interactions with industry representatives will also develop her profession network and inter-personal skills.